Lattice field theory: methods and applications

The student will investigate improved methods in lattice field theory. These will be applied to solve problems relevant for particle physics, especially those related to quark flavour-changing decays.